University of Southampton and Kelda Showers Limited

To optimise ship operations, maintenance, repairs and logistics through application of advanced data analytics, risk and reliability analysis tools and processes.